Manchester Metropolitan University and Storage Tank Solutions Limited

To develop and embed new to company product design and modelling capabilities, to enable the development and launch of a suite of novel protective systems for new and existing market sectors.